Thymos - the athlete-centred app addressing mental health in high-performance sport.

Thymos - Elevating Mental Well-being in High-Performance Sports

Michael Phelps is the most decorated Olympian in history; however, in 2015, he opened up about feeling more like an athlete than a human being and his battles with anxiety and depression. The reality is that Phelps is not alone. Shockingly, 1 in 6 international athletics athletes suffer from suicidal thoughts, and it is estimated that over 63% of elite athletes battle with depressive symptoms. These alarming statistics reveal the pressing need for athlete-specific interventions that understand and address their unique mental health challenges.

Thymos is reimagining mental health support for high-performance athletes. Unlike the commonplace smiley faces currently passing for good measures of mental well-being, Thymos showcases a simple yet powerful button system adapted from research-driven mental health screening methods, offering users valuable insights and providing a direct channel to communicate their needs to medical professionals and support teams with ease. But Thymos isn't just about tracking. Taking the form of simple questions, Thymos provides a practical measure to help athletes mitigate and improve their mental health with unique journaling prompts grounded in layers of psychology, the positive impact of which spans mental health to physical well-being and even to skills like problem-solving.

Initially concentrating on high-performance sports, but with a vision of extending Thymos' impact into other high-performance industries, Thymos aims to provide a medium for people to better understand themselves and their experience for the good of their mental health.